Crafting Resilience: Designing informal support structures to foster solidarity and praxes of hope in the criminal justice system.

'Crafting Resilience' explores the opportunities that craft practices, and their digital augmentation, can bring to staff who support women in touch with the criminal justice system: focusing on their opportunities to build resilience and materialize hope and care.

Drawing on feminist theories: the candidate will collaborate with staff at Changing Lives women's criminal justice hubs to develop a comprehensive body of practice-based and theoretical work, drawing on three strands of inquiry: (1) participatory craft workshops facilitating informal peer-support;(20)co-craft bespoke, dialogic objects with individuals; and (3) develop a comprehensive theory of craft processes as resilience and praxes of hope for similar settings.